Early Detection and Stratification of Dementia using Transformative Non-Invasive Holistic Optical Biomarker Technology in Biofluids

Early Detection and Stratification of Dementia using Transformative Non-Invasive Holistic Optical Biomarker Technology in Biofluids